Understanding and predicting past, present, and future coral reef distribution via multimodal machine learning and statistical super-resolution

Coral reefs are complex systems of animal-plant symbiosis on which millions of people rely for food, protection from coastal storms, and income from tourism. Tropical coral species - and the biodiversity they support - are threatened with functional extinction over the coming decades due to coastal pollution, mechanical damage, and sustained ocean temperature rises and ocean acidification driven by anthropogenic greenhouse gas emissions.

Robust, quantitative methods are necessary to direct resource-intensive conservation efforts to areas where future environmental conditions will be most conducive to long-term coral growth, and inform more radical conservation methods such as assisted migration. To predict future environmental suitability, it is first necessary to understand how historic environmental conditions have resulted in the present-day distribution of coral reef systems.

This PhD will explore the application of several multimodal machine learning methods and historic environmental data to predict the present-day and future global distributions of coral reefs. In addition, physics-informed super-resolution techniques will be explored in order to upscale spatiotemporally coarse climate models to scales relevant to coral organisms, while sophisticated data fusion methods such as graph neural networks will be used to leverage a large range of heterogenous datasets.

It is expected that the work will involve collaborations with organisations through which it may inform real-world conservation efforts. The uncertainty, interpretability, and explainability of any methods used will therefore be prioritised in order to enable an informed implementation of model results.